QMUL and magnus effect feasibility

This project involves partnering with a university to undertake a large eddy simulation (LES) study and assess the feasibility of the application of previously unused scientific principles to the field of energy generation.